Design of polymers for cell surface engineering

Alasdair's research focusses on exploiting photo electron/energy transfer-reversible addition-fragmentation chain-transfer (PET-RAFT) polymerisation for the development of new polymers and materials. PET-RAFT polymerisation has emerged as a powerful controlled radical polymerisation technique, enabling oxygen tolerant polymer synthesis with exquisite spatiotemporal control through irradiation with visible light. Moreover, through the use of visible light mediated organo-photocatalysts, PET-RAFT can be tuned towards cytocompatibility, offering considerable advantages for the preparation of polymers within a cellular environment compared to traditional free radical photopolymerisation. In this work we exploit PET-RAFT polymerisation for the fabrication of water-soluble functional polymers and hydrogel materials that can be used in the presence of mammalian cells.